Robust model predictive control (MPC) scheme for autonomous bioinspired flapping wing micro aerial vehicle (FWMAV) flight

Robust model predictive control (MPC) scheme for autonomous bioinspired flapping wing micro aerial vehicle (FWMAV) flight